Data Science & AI for Sustainable Futures

Many of the most important problems we face today are related to the environment. Climate change, healthy oceans, water security, clean air, biodiversity loss, and resilience to extreme events all play a crucial role in determining our health, wealth, safety and future development. The vision of this Centre for Doctoral Training (CDT) is to provide a world-class training environment in Environmental Intelligence (EI): the integration of data from multiple inter-related sources and to provide the evidence and tools that are required for informed decision-making, improved risk management, and the technological innovation that will lead us towards a more sustainable interaction with the natural environment.

We welcome applications for this CDT in Environmental Intelligence (EI) to start in Autumn 2021. Applications are made for entry to the 4-year training programme, including both training in the fundamentals of EI and supervision of your PhD research.

Students will receive training in the range of skills they will require to become leaders in EI:

(i) the computational skills required to analyse data from a wide variety of sources;
(ii) expertise in environmental challenges;
(iii) an understanding of governance, ethics and the potential societal impacts of collecting, mining, sharing
and interpreting data, together with the ability to communicate and engage with a diverse range of
stakeholders.

The training programme has been designed to be applicable to students with a range of backgrounds. Supervisors cover a range of disciplines and experiences related to the use of data in addressing environmental challenges. Students will have the opportunity to work with the CDT's external partners, including the Met Office and a range of international institutions and businesses, to ensure that they are well versed in both cutting edge methodology and on-the-ground policy and business implementation.